New routes towards the activation of N2

Building upon the classic work of Shilov in the area, using recent advances in structural elucidation (such as synchrotron based PDF) to identify the active phases in the system. This knowledge will then be adapted to the identification of potential biomimetically based heterogeneous catalysis for N2 activation. The project will therefore involve closely integrated synthesis, characterisation and catalytic activity evaluation. The work will also form a distinct component of a larger research effort conducted within the general area of N2 activation which is currently running within the research group.